Tuning near-infrared photosynthesis

Technical abstract
Phototrophs using bacteriochlorophyll b such as the model Blastochloris viridis harvest light >1000 nm and represent the current low-energy limit of natural photosynthesis. The 'core' reaction centre-light-harvesting complex (RC-LH1) from this organism contains an additional unique subunit, gamma, encoded by four ORFs in the Blc. viridis genome indicating its importance; three of these encode highly similar polypeptides, and the fourth is more divergent.

We were involved in the recent publication of the Blastochloris viridis RC-LH1 structure, revealing the location of gamma in the LH1 ring. Our further preliminary data shows that deletion of the gamma-encoding genes blue-shifts the absorption of RC-LH1 by ~50 nm to a region of the spectrum that poorly transmits through the atmosphere, providing an evolutionary rationale for evolution of this unique subunit. Complementation of the mutant with one of the highly similar genes restores WT absorption, but production of the divergent gamma results in an absorption maximum in between the mutant and the WT. This discovery provides a route for tuning absorption in the near-IR and extending the low-energy limit via modifications to gamma.

We will create gamma variants by rational design, random mutagenesis, and accelerated laboratory evolution to generate Blc. viridis RC-LH1 complexes with novel absorption profiles. We will solve the structures of these complexes to test our hypothesis that gamma causes this dramatic red-shift by tighter packing of bacteriochlorophylls in LH1, leading to increased excitonic coupling between pigments. We will interrogate these complexes with ultrafast spectroscopic techniques to determine the effect on energy transfer rates and efficiencies between pigments in LH1 and the RC.

Information derived from this project will be used to design light-harvesting complexes targeted to specific regions of the spectrum, a key component of proposals aimed at the radical redesign of photosynthesis.